CareCalls Security Voucher

"CareCalls helps vulnerable people by delivering phone calls to remind them to take medication or perform other important tasks.

CareCalls is helping vulnerable individuals to be more independent and is helping families feel peace of mind knowing someone is checking in on them. We help people with learning disabilities, complex medical needs, frailty and social challenges as well as those who are just a bit forgetful.

To find out more go to ww.carecalls.co.uk"